Unravelling The Mysteries Of Giant Star-forming Clumps Using Deep Learning

Project highlights:
This project investigates a mysterious class of objects called giant star-forming clumps (GSFCs). These are huge, kiloparsec-scale star forming regions that are very common in high redshift galaxies but much rarer in the local Universe.
GSFCs were common when star formation in the Universe was at its most intense and they played a crucial, but poorly understood role in building the most massive galaxies that exist today. Your work will help to understand how clumps form, how they evolve and how, when and why clumps became so rare. Answering these questions is an outstanding challenge for modern observational cosmology.
You will have the opportunity to work with data from several surveys and telescopes including SDSS, DECaLS, Subaru Hyper Suprime-Cam, the Hubble Space Telescope (HST), the Euclid Space Telescope and the Vera Rubin Observatory.
The work you do will help to prepare astronomy for a new era when Big data analysis and deep learning will be essential tools to fully realise the scientific potential of the petabyte-scale datasets that these incredible new facilities will provide.
You will use these tools to design and build a flexible cutting-edge analysis framework based on the ZooBot deep learning model that can detect GSFCs in galaxies using imaging data from SDSS, DECaLS, and ultimately Euclid. Your work will benefit from the opportunity to collaborate with Dr Mike Walmsley, an expert in deep learning and the creator of Zoobot.
You will use your framework with imaging data from multiple telescopes to build the largest ever catalogue of GSFCs and their properties, which you will use to derive powerful insights about the true nature of GSFCs.
You will also use high-resolution imaging from HST and Euclid to perform the first detailed investigation of the substructure of GSFCs in the local universe. Using the results of this investigation, you will be able to constrain or rule out many theoretical models that predict GSFCs with different substructural properties.
Project description:
Giant star-forming clumps (GSFCs) are discrete, regions of enhanced star formation within galaxies with apparent radii 1 kpc and stellar masses unaccepted characters. They are a very common feature of massive star-forming galaxies at but very rare in the local Universe, where discrete star-forming structures within galaxies are much smaller and less massive [2]. Understanding how, when and why clumps became so rare is an outstanding challenge for modern observational cosmology. The epoch around z=2 is often referred to as the cosmic "high noon" because it corresponds to the most intense period of star forming activity in the history of the Universe. This means that the GSFC formation represents a crucial stage in the evolution of the most massive galaxies that exist in the present-day Universe, including our own Milky Way. This project applies to GSFCs in general but will focus primarily on understanding the characteristics of low-redshift (xx) GSFCs.
Until recently, the rarity of GSFCs at low redshift has made studying them very challenging. However, with the arrival of next-generation survey instruments like the Euclid Space Telescope we will have high quality imaging data from 1 billion galaxies that we can search for GSFCs.
To begin finding GSFCs and prepare for the first Euclid data release (anticipated mid-2024), the student will use modern tools for Big data analysis and deep learning to design, develop a flexible, cutting-edge analysis framework that can detect GSFCs in galaxy images. To build the framework, the student will work to extend the publicly available Zoobot deep learning model (https://github.com/mwalmsley/zoobot) to add object detection capability. Dr Mike Walmsley, the creator of Zoobot, will provide advice on how best to implement this extension. Initial training and testing of the framework will use images from the SDSS Legacy Survey and labels from the Galaxy Zo